3D-RAPTOR (3D Reinforced Advanced PEEK Thermoplastics for Operational Robotics)

**The 3D-RAPTOR Project is a two month feasibility study** to develop next-generation composite materials with improved performance and sustainability features for 3D-printed parts, enabling their use in robotics and other high-performance sectors.

The project focuses on creating a printable PEEK composite reinforced with recycled new materials that will offer weight savings of a polymer, the environmental benefits of recycled inputs, improved strength and wear resistance over metal components in a format suitable for additive manufacturing.

Robotics is a rapidly growing global sector, but many of the components used in robotic systems are still made from metal, which adds weight, increases energy consumption, and drives up maintenance costs. Lighter, more durable alternatives are needed; especially ones that can be produced quickly and with less waste. High-performance polymers are already used in aerospace and medical devices, but current 3D-printed polymers typically fall short in mechanical performance & are based on virgin, energy-intensive raw materials.

This feasibility study will test whether a composite made with recycled carbon fibres and other carbon nanomaterials can match or exceed the strength and durability of injection-moulded materials while being suitable for filament-based 3D printing. The project includes composite formulation, process optimisation, filament production & benchmarking of printed parts. The end goal is to develop a material that is strong, printable, energy-efficient to process & inherently circular by design.

This project aligns with the call scopes and goals of Resource Efficient and Sustainable Materials and Manufacturing. It supports circularity by reusing waste, reduces processing energy & creates parts that last longer and generate less waste. The material is designed for use in robotics, but also has potential in aerospace, electronics & medical sectors.

If successful, this project by Cambridge Advanced Materials Ltd will lay the technical and commercial foundation for a new class of printable, high-performance, low-carbon composites developed & manufactured in the UK. It has potential to strengthen domestic supply chains, reduce reliance on imported virgin materials & open new opportunities for sustainable manufacturing in advanced industries. This is a practical step toward combining innovation, sustainability, and industrial relevance in one material platform.